Lutoslawski's Worlds

At a talk before a BBC Proms performance of his Symphony No. 3 in the mid 1980s, Polish composer Witold Lutoslawski (1913-94) was asked a provocative question: 'Did the events in Poland influence or affect your music at that time?' The events in question were hardly insignificant. They included the bubble of optimism inflated by the Solidarity movement in the Gdansk shipyard strikes and its puncturing by the period of martial law exacted by Poland's communist government - events that contributed, ultimately, to the fall of the Berlin Wall, the demise of the Soviet Union, and the reestablishment of a democratic Poland. Moreover, to some listeners, Lutoslawski's Symphony No. 3 sounds like a struggle to forge a melody capable of uniting an entire orchestra - a song of solidarity, as it were. Yet Lutoslawski had a one-word answer to this question: 'No.'

Lutoslawski's 'no' represents a problem at the heart of almost all of the existing scholarship on the music of Poland's finest later 20th-century composer. Academics have steered clear of examining the complicated relationships between Lutoslawski's life and music, primarily because the composer denied any such connection and directed them elsewhere. Yet his music and activities - his wartime resistance anthems and café performances, mass songs, film scores, folk-inspired 'light' music, popular songs and educational pieces - were all entwined with socio-political contexts. Even after his turn to the ostensible abstraction of modernism, his music's viscerally affecting evocations of tragedy, trauma, lament and transcendence suggest another story. Lutoslawski's writings, letters, sketches, work for musical institutions, religious beliefs and Solidarity activities add further nuance to the tale.

This Early Career Fellowship project aims to tell this story and, in doing so, to transform perceptions of the relationships between Lutoslawski's life and work, revealing the full extent of his significance in the wake of a reappraisal of his legacy begun in 2013, his centenary. The Principle Investigator has united an international team of experts from the UK, Poland and USA to explore the project's key questions from diverse perspectives. He will lead a series of collaborations culminating in a major new essay collection analyzing the interrelationships between Lutoslawski compositions and their artistic, biographical, historical, political and social contexts, in order to generate revisionary understandings of the networks of meaning formed by the composer's life and works. The project will thereby reframe debates about music's roles during Poland's tumultuous 20th century and contribute to the investigation of topics including musical life between the wars, during the country's periods of Nazi and Soviet oppression, in the Cold War, and at the end of communism.

In his individual research on the project, the PI will engage with perhaps the most controversial question about Lutoslawski's music: do the dramas of his compositions reflect the composer's real life experiences of trauma, violence and tragedy? Utilizing the interdisciplinary perspectives of trauma studies, and theories of musical affect, agency and embodiment, plus the expertise of the international team of scholars he has united to complete the project, the PI will address these vital issues about Lutoslawski's life and music through a series of essays designed to make a singular impact on the collaboration, while contributing significantly to wider spheres of critical endeavour relevant to contemporary musicology.

The extensive, well-attended and overwhelmingly positively received Lutoslawski celebrations in 2013 demonstrated that this project's findings would be of interest to a large worldwide audience. The PI will therefore engage in a wide range of activities to disseminate its findings to musicians, scholars, institutions, media providers, students and public audiences in the UK, Poland and elsewhere.

Potential impact
The project has the potential to benefit three distinct groups beyond academia - the general public, broadcast and print media, and secondary-to-FE level students - through further development of the PI's links to media and arts organizations. Specific plans for impact activities (see 'Pathways to Impact' for more detail), many of which will reach more than one of the above beneficiary groups, thus include:

1. Public discussion at the Warsaw Autumn Festival in 2016: Following an invitation by the Adam Mickiewicz Institute to contribute to debate panels at the Warsaw Autumn Festival, and utilizing his connections with the Polish Institute of Music and Dance, the PI intends to launch the edited collection arising from this project with a public event at the Festival. This will summarize the project's main findings and engage stakeholders including members of the public, music journalists and broadcasters, academics, students, musicians and arts administrators.

2. UK and other European pre-concert talks in 2016-17: Utilizing contacts with the Adam Mickiewicz Institute, Polish Institute of Music and Dance, the Polish Cultural Institutes in London and in Brussels, plus various orchestras, the PI plans pre-concert talks and public lectures in the UK and Europe showcasing findings of the project.

3. Screening, Concert and Q&A at Keele in 2015: A screening of films scored by Lutoslawski, a concert including his music and a public engagement Q&A will take place at Keele University during the project's collaborative workshop, as part of the Keele Arts public series. The events will be promoted to the Polish communities in Stoke-on-Trent and Crewe, and to local schools and sixth-form colleges with whom the PI has connections through his award-winning outreach work at Keele.

4. BBC Radio 3 and The Guardian: Radio 3's Music Matters has specifically requested that the PI contact them to discuss his forthcoming books on Lutoslawski, plus any other items of potential interest to the station's listeners. The PI will also propose articles arising from the project to The Guardian, for whom he has written already, and from whose editors he has an open invitation to pitch further articles.

5. Orchestral Education projects: The PI has long-standing links with two major London orchestras committed to twentieth-century music and education, the Philharmonia and London Sinfonietta, and with arts administrators in venues including the Royal Festival Hall and Kings Place. He plans to work with their education teams on projects developing the Fellowship's findings for general audiences and students.

6. It is reasonable to predict that, building on the PI's demonstrable commitment to the development of strategies enhancing the direct impact of research in the arts and humanities on beneficiaries beyond academia (see 'Summary CV'), further impact activities will arise from invitations for the PI to give pre-concert talks, to write articles for programme books, brochures and websites, and to make additional broadcast appearances.